Preservation of criticality in hypoxic, dissociated neural networks, via oestrogen triggered synaptic modulation

Billions of interconnected neurons communicate electrically and form activity patterns in a critical state, finely balanced between order and chaos. Criticality is believed to underlie encoding and transferring of information, so it is a fundamental property enabling information processing in the brain but it can be disrupted when a traumatic event, such as an ischemic stroke, occurs. On the other hand, evidence has shown that specific biomolecules, such as oestrogen, can be neuroprotective, during traumatic events.

In this project, we will examine how oestrogen can salvage neuronal network activity, under neurodegenerative conditions. We will culture in vitro neural networks on multi-electrode arrays (MEA) and chemically treat them to emulate brain pathology. We will then examine how the structure of the neural networks (synaptic connections) and their activity patterns change under different conditions and investigate the neuroprotective effects of oestrogen. The project will conclude with the proposition of a model that links the transition of neural activity between critical and non-critical states and the mechanism of action of oestrogen. Our long term aim is to identify new strategies for the pharmacological treatment of stroke and other neurodegenerative conditions, harnessing oestrogen's neuroprotective action.